LMB - CoEN 2016 - Using C. elegans to understand seeding and spreading of tau aggregation

Alzheimer's disease (AD) is a common and devastating neurodegenerative disorder, and there are currently no effective treatments for it. The underlying cause of AD is believed to be the "clumping" together of proteins called ABeta and tau into large structures called aggregates. These clumps, once formed, may then spread into different cells of the brain. We aim to discover how clumps of tau form and spread between cells, and how we might be able to prevent this from happening. First of all, we will find out whether other proteins that normally clump together when cells get older might cause the formation of tau aggregates that lead to disease. Next, we will genetically manipulate a microscopic worm called Caenorhabditis elegans (C. elegans) to produce tau in different cells, giving us a better way to investigate how tau clumps together and spreads between cells, as C. elegans are easy to genetically modify. We will then change the expression of different genes in C. elegans, to see whether this affects the progress of tau clumping and spreading. In particular, we will change the levels of the proteins that normally form aggregates with age, to see how this affects tau; and we will investigate a pathway called the unfolded protein response (UPR) that is also able to spread between cells, to see if this affects the spreading of tau. If we find ways to influence the formation and spreading of tau aggregates, these genes and the molecular pathways may make promising targets for the development of new drugs against AD, a hugely important goal that could ultimately improve the lives of thousands of AD sufferers and their carers.

Technical abstract
Tau aggregation is a prominent feature of many neurodegenerative diseases, including Alzheimer's disease (AD), for which the most prominent risk factor is ageing. The reasons underlying the age-associated nature of disease progression are not yet understood. Recent evidence suggests that tau aggregation can be seeded and propagates in a prion-like manner, by mechanisms that are also currently unclear. We aim to determine whether proteins that normally aggregate with age as a result of the age-dependent decline of proteostasis mechanisms can act as seeds for tau aggregation. We also aim to develop novel C. elegans models for the spreading of tau aggregation between cells, in order to gain a better understanding of the pathways and processes underlying the propagation of tau misfolding. We will then test candidate genes and pathways, including aggregative proteins identified as seeding tau aggregation, and the unfolded protein response in the ER (UPRER), for their effects on tau aggregate propagation in this model. By these means we aim to determine pathways underlying the seeding and spreading of tau aggregation, providing insights that could potentially be used for the development of novel therapeutics against tauopathies.

Potential impact
This work will improve our understanding of tau-related dementias, and as such will benefit researchers in this and related areas. In addition, we believe that this work may uncover drug targets for treatment of these dementias. If such drugs are developed as a result of this work, this will have major benefits for people suffering from dementia and their carers.